HausBots - Wall Climbing, Damp Proofing and Paint Applicator Robot

HausBots Limited, a Birmingham based SME is focused on developing transformative wall-climbing, paint applicator technology, that disrupts project delivery within the painting, decorating and damp proofing industries.

Painting is the 5th most dangerous job in the UK, with Painters at risk of falling from height and experiencing health conditions, including repetitive strain injury and contact dermatitis as well as long term exposure to hazardous materials.

With application methods barely changed since paint was invented, painting is time consuming, labour intensive and dependant on height access equipment. HausBots will change this, with their robots significantly de-risking paint and damp proofing application, disrupting the industry through safer, cost effective methods.

This project accelerates the development of their world-first solution, exploring hardware and software enhancements covering precision painting to deliver safety, productivity and financial advantages to Painters, Contractors and Clients.